University of East London and Medi Prospects Limited

To develop adaptive vocational training programmes and improve employability by understanding learner’s behaviour and how to support them. Develop an intelligent based system that uses digital technologies and advanced data analytics.